RORMIX - A Music Video Technology Using Novel Active Machine Learning to embed image and video on to tagged assets in other music videos.

RORMIX connects music video's of emerging/unsigned artists to millions of personal/professional consumers. Their imaging tech enables major brands to embed logo or other brand advertising messages into existing video. Currently a labour intensive manual process. This project aims to prove feasibility of integrating a machine learning algorithm capable of (1) identifying target digital assets in video (such as a flat wall/floor surface, etc) and (2) automatically embedding an image or other video onto that tagged location. Success enables RORMIX to operate a virtual 'try-before-you-buy' business model, allowing clients to remotely select target assets in a music video, and examine how their brand appears, before committing. RORMIX is currently downloaded in >100 countries. Key challenges: (1) recognition/ tagging, appropriate target assets in video; (2) embedding; (3) enabling over mobile platform via advanced user-interface. Market: 40% of YouTube traffic comes from mobile (Gartner, 2014). 50mn US citizens watch video on mobiles. Global Music on Demand market is $197bnUSD, CAGR 20% (PR NewsWire).